Against Recovery: a creative and critical exploration of alternatives to restorative chronic illness narratives in first-person creative nonfiction

Despite constituting a significant proportion of the UK population, chronically ill people are 'barely represented' (Wade, 2021:online) in any genre of publishing. There is a similar lack of inclusion in academia (Brown and Leigh, 2018), even within disability studies scholarship, providing few opportunities for those living with a long-term health condition to express the complexities of their experience. This contributes to their continued marginalisation and sense of alienation, at a time when the ongoing pandemic has caused an exponential rise in their numbers, with millions feeling isolated and 'abandoned' (Grover, 2021:online).

In response to this crisis, my research project 'Against Recovery: a creative and critical exploration of alternatives to restorative chronic illness narratives in first-person creative nonfiction' will address how disabling illness is portrayed, comprising an autoethnographic, interdisciplinary work of creative nonfiction alongside a critical reflection on its creation.
The creative component - a collection of literary essays titled An Out of Body Experience - will synthesise memoir with existing biomedical and sociological research to interrogate the challenges of inhabiting a chronically ill body amid multiple public health crises in an ageist, ableist society that too often equates physical fitness with morality. Examining personal and societal attitudes to sickness and disability, the manuscript will explore how our bodies constrain our lives and the extent to which they can be expanded, extended or transcended.
Central to the process will be a literary analysis of nonfiction first-person illness narratives, focused on established and emerging storytelling conventions. I will pay particular attention to how recovery arcs are emphasised or imposed, in contrast to lived experience for the one in four people with a long-term health condition. I will also investigate how some contemporary creative nonfiction authors have rejected this normative fixation on wellness, providing inspiration for my own approach as I aim to communicate the reality of life with a disabling condition without characterising recovery as essential or inevitable.
My work continues a tradition that includes Virginia Woolf, Audre Lorde, Susan Sontag and many other eminent non-fiction writers who have contemplated and experimented with how to capture ill health on the page. In the 1990s, a surge in the number of published memoirs helped to popularise autobiographical accounts of illness, with authors typically shaping difficult diagnoses into uplifting story arcs. These 'restorative narratives' (Fitzgerald et al, 2020:51), in which writers emphasise the positive aspects of life-altering health challenges, however dire their prognoses, remain the dominant form of chronic illness storytelling.
In some cases, such as Jennifer Lunden's American Breakdown (2023), which juxtaposes a quest for the environmental causes of multiple chemical sensitivities with the author's search for a cure, they end in symptom resolution. More commonly, and especially where physical recovery is unlikely, they interpret disabling illness as spiritually or psychologically redemptive. In What Doesn't Kill You (2021), for example, Tessa Miller retains an optimistic attitude towards Crohn's disease, despite its incurable nature, while Josie George's 2019 illness memoir A Still Life positions the narrator's acceptance of her energy-limiting condition as liberating.
While this approach may allow writers to re-frame distressing and painful events, affording them a sense of control not usually present in medical environments, researchers including Kenny et al. conclude that major illness is too 'incoherent' (2017:374) to be encapsulated in such an organised, predictable way. Meghan O'Rourke, author of The Invisible Kingdom: Reimagining Chronic Illness (2022) additionally contends that ending sickness narratives with illness resolution or spiritual